Re-patterning the cystic microenvironment to target polycystic liver disease.

The context: In the UK, ~1-in-1000 people are diagnosed with polycystic kidney and liver diseases (PKD and PLD) where fluid-filled cysts grow within these tissues. The development of cysts necessitates non-curative surgery or organ transplantation; however, most patients are ineligible for treatment and cystic disease substantially reduces their quality of life. The mechanisms by which liver tissues become cystic are poorly understood, yet treating liver cysts is a priority for many patients and has been identified as an area of substantial unmet need by the UK PKD charity(1).

In PKD, where cysts form across the kidney and liver, the majority of patients have mutations in PKD1 which promotes cyst growth by affecting the formation of a receptor channel complex that locates to the primary cilium, a sensory and signalling organelle found on most cells(2,3). In isolated PLD, a rare disease where cysts only form in the liver, patient tissue demonstrates shorter, dysmorphic or absent cilia on cholangiocytes (cells that line the liver bile ducts) suggesting cilia de-regulation is a likely driver of PLD(4). The core team and project partners on this proposal have a history of collaborating to improve our understanding of PLD. Our recent work (Waddell et al. Science Translational Medicine, 2023) demonstrated that loss of cholangiocyte primary cilia per se promotes PLD by reactivating developmental signalling pathways(5).

The challenge: There are currently no clinically available treatments for PLD. While clinical trials exploring the use of Somatostatin analogues (inhibitors of cAMP signalling) have been positive(6), not all patients respond to treatment and following treatment withdrawal cysts rapidly regrow. There remains a clear clinical need to understand the molecular mechanisms by which cysts form in PLD and using this knowledge define whether modulating these processes limits cyst growth.

Our aims: In this project, we bring together world-leading clinical and non-clinical researchers, industrial partners and patients to build on our cutting-edge discoveries thereby accelerating clinical translation. Our fundamental objectives are to (i) determine how cystic cells in PLD recruit and pattern an inflammatory microenvironment and (ii) define if we can manipulate this inflammatory microenvironment to reduce cyst growth. Our project comprises three specific aims:

Aim-1: How does cholangiocyte cilia dysfunction promote an immune-high state? We will engineer human organoids to carry PLD-specific mutations to mechanistically define how dysregulated cilia promote cystic cholangiocytes to recruit an inflammatory microenvironment.

Aim-2: How is the microenvironment co-ordinated to drive PLD? Using human PLD patient tissue we will spatially map the cystic inflammatory microenvironment and using a mouse model of PLD understand how these microenvironments co-evolve as cysts form.

Aim-3: Can local tissue immune cells be re-patterned to be anti-cystic? In partnership with Pliant Therapeutics, we will modulate local tissue inflammation to re-pattern cyst-associated immune cells and define whether these target cystic cholangiocytes to reduce cyst growth.

The applications and benefits: PLD is currently incurable and substantially impacts a patient's quality of life. Only by understanding the pathobiology of PLD we will be able to develop effective clinical interventions for this disease. This project fundamentally addresses how primary cilia dysregulation in cystic cells drives local tissue inflammation in PLD. By bringing together a diverse group of researchers to dissect the PLD disease process at high-resolution, there is significant potential to develop therapeutic strategies to limit disease progression and improve the lived experience of patients with PLD.